Teesside University And Niven Architects Limited

To develop a BIM-based life-cycle information flow that integrates the construction supply chain and provides a trade-off analysis tool to foresee and manage sustainability ratings.